Digital Automation and Optimisation of Silicon Carbide Monofilament Production

As part of a UK collaborative project TISICS have developed and now produce a higher performance silicon carbide monofilament for the reinforcement of metal matrix composites and one which has the potential to be manufactured at lower cost. This high strength, lightweight material is of great importance in the space and aerospace sectors as well as having applications in other industries. This project will take advantage of recent developments in digital automation to significantly improve the effeciency and productivity of the monofilament production. The benefits of the project outputs i.e. improved process control and cost effectiveness will be an enable for material qualification and uptake within the space and aerospace sectores.This will allow TISICS to compete on the world stage by becoming the only large-scale supplier of this class of material outside the US.